Bloom: a digital tool to super-charge adult learning

In a world that's been transformed by coronavirus, there has never been a greater need for Adult Learning. Millions of people are using their time in lock-down to sharpen their skills and improve their qualifications, knowing that they face an uncertain and challenging job-market when the virus has passed and the economy begins to re-boot. But without the ability to interact with other learners, the experience of adult learning has been hollowed out: you can take online courses at home, but there's nobody to bounce ideas off and ask the deeper questions that really get you thinking. It's hard to know what your learning goals should be, or which skills will be relevant to your future.
Mindstone is a new company working to transform online learning for the better, by putting learners back in the driving-seat and connecting them to other learners. The Mindstone Learning Coach collaborative learning tools and the latest insights from neuroscience to help you learn faster, become more productive, and interact more effectively with your colleagues in this post-coronavirus world.
The Mindstone Learning Coach is content-agnostic. That means it will help you become a better learner, no matter what you're studying, what resources you're using, or what level you're working at. By keeping track of what other people are studying, the Coach will eventually be able to make recommendations about what your goals should be, and suggest pathways towards achieving those goals. This makes it a truly user-centered product, different to anything else that's on the market.
Another key feature of the Mindstone Learning Coach is its collaborative learning tools. When you get stuck, you'll have an instant network of other learners to turn to, and many of them will have grappled with the exact same problem you're working on. You can get answers fast, and you can consolidate your own learning by answering the questions of other users. While you're learning, the Coach will be learning too. It gets to know your routines and fits into your life rather than getting in your way. It understands what you're trying to achieve and can give you the right resources to succeed, encouraging you when you feel like giving up and suggesting alternative strategies when you get stuck.
Coronavirus has changed the world: it's time to change the way we learn.